This is Revolution: Literary and Mathematical Modernisms in Russophone Literature 1900-1930

The early twentieth century not only saw the rise of Russophone literary modernism, fuelled by war and revolution, but also a transformation in mathematics, which included the assimilation of non-Euclidean geometries and Einstein's theory of general relativity. Radical ideas and practices in both literature and mathematics did not run simply in parallel during this period, but rather in dialogue with one another. This project explores the dialogue between Russophone literature and mathematics through an investigation of prose, poetry, literary manifestos, and (popular) science writing from 1900-1930, contextualised within late Imperial Russian and early Soviet pedagogical attitudes towards interdisciplinary education. How did Russophone writers such as Bely, Bobrov, Kaverin, Khlebnikov, Shershenevich, and Zamyatin engage with contemporaneous mathematical ideas, and incorporate mathematics into their creative practice? Simultaneously, how were Russian, Ukrainian, and Soviet mathematicians influenced by artistic ideas and cultural movements in their approach to mathematics and in their (non-)scientific writings? In seeking to answer these questions, my project will bring the traditionally separate fields of literature and mathematics into close dialogue with one another, ultimately establishing a new paradigm for truly interdisciplinary research. My project not only works with writers and mathematicians who are yet to be fully explored, but also reframes the study of mathematics and Russophone literature as two-directional, by interrogating how mathematicians drew on literary techniques and artistic ideas in their work. Moreover, my project, whilst researching Russian-language writings, investigates writers, artists, and scientists from Kharkiv, Kherson, and Kyiv, yet these figures have often been labelled Russian. This project will emphasise the transnational and multicultural nature of Russophone literature and aims to challenge perceptions of a monolithically 'Russian' Russophone literature and culture.